Senior Flexonics - Using Alternative Technologies to Decarbonise the Production of EV Thermal Plates

As the automotive industry globally progresses towards strict zero-emission targets, the production of battery electric vehicles is exponentially growing. Battery electric vehicles are increasingly using active liquid cooling to thermoregulate li-ion battery modules to increase the vehicle range and preserve battery longevity. Senior Flexonics are rapidly growing within this industry however are conscious of the need to minimise the associated carbon footprint from manufacturing output.

Utilising the A4I programme, Senior Flexonics would look to investigate alternative manufacturing technology which could be utilised to help our customers transition to low carbon & clean energy solutions with our range of highly engineered products.